GridPP networking infrastructure (DRI) - SouthGrid Birmingham Grant

Equipment only, agreed in relation to the network infrastructure for robust and resilient computing and storage services for the LHC Grant (DRI-bid).